Sheffield Hallam University and Innovenn UK Limited

To embed advanced Mass spectrometry techniques and understanding of microbiology of wound infection by developing living skin equivalent models of wounds and infected wounds along with testing methodologies.